‘Lexica’ Software – guided Translation Editing Software

Lexica is an application for machine-guided interactive text editing and preparation for
automated translation. Its aim is to identify and eliminate textual elements in source texts
which pose difficulties for machine translation, leading to unintelligible results in the target
language.